London South Bank University and Royal Institution of Chartered Surveyors

o develop Mechanical and Electrical (M/E) costing and life-cycle analysis to help M/E specialists and the construction industry make smarter decisions about M/E components and M/E systems to drive down costs, energy consumption and carbon emissions for new builds and refurbishment works.